Investigation into Hot Isostatic Pressing of a 12% Chromium Martensitic Steel and optimisation of the bond to Nickel Based Alloy 625

This research aims to demonstrate and optimise a powder-based manufacturing route to allow Rolls-Royce continued use of Jethete M153 which is already commercially obsolete in its wrought form. Rolls-Royce rely on this alloy primarily for its magnetic performance for a single application but their limited order volumes puts the alloy at serious risk of total obsolescence through loss of a wrought supply chain. The volume and frequency of Rolls-Royce orders is better aligned to a powder supply route. This PhD will explore whether a powder hot isostatic pressing (HIP) manufacturing route can successfully be applied to Jethete M153 and will look further to understand if the component method of manufacture can be overhauled to improve the resulting performance and structural integrity. Rolls-Royce currently uses welding to join wrought Jethete M153 to nickel-based Alloy 625, already manufactured via powder HIP. Moving to a fully powder-based manufacturing route for the component potentially opens up an opportunity to remove this dissimilar metal weld if these materials can be joined via HIP bonding to give an equivalent or improved in-service performance. If successful, this will improve the component structural integrity and reduce the inspection burden during manufacture and assembly with the potential to provide time, cost and performance benefits to Rolls-Royce. In-service performance will be benchmarked against the current baseline of welded and post-weld heat treated quenched and tempered Jethete M153 and solution annealed HIP consolidated Alloy 625. Joining Jethete M153 and Alloy 625 via HIP will alter the in-service condition of the two materials as any post-HIP thermal treatment will need to be applied to both materials simultaneously. Since the magnetic performance of the Jethete M153 is the driving requirement for this component, it is expected that the currently employed quench and temper will also be applied to the HIP consolidated product, however optimisation of this thermal processing will be required to ensure acceptable mechanical performance of the Jethete M153 can be achieved as well as mechanical and environmental performance of the Alloy 625. HIP will alter the microstructure and chemistry of Jethete M153 which may influence its magnetic properties in the service condition. The extent to which this occurs will also be explored (via characterisation, DSC/dilatometry and B-H loop testing) and the HIP powder feedstock studied to understand any potential optimisations which may improve the performance of post-processed HIP Jethete M153.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.